Sounds from Outside: Mapping Transnational Communities in Contemporary Experimental and Exophonic Poetry

This project examines how contemporary experimental and exophonic poetry in French and English generates transnational community. The term 'exophonic' describes a text written in a language that is not the writer's native tongue. In poetry, examples of this practice go beyond the traditional bounds of the written text by embracing aural and visual media. This intermedial practice creates an alternative literary space to that which narrates and sustains concepts of nationhood. This research will demonstrate how the exophonic - 'sound from the outside' - provides the basis for a concept of community that crosses national and linguistic divides.